Exploring Strategies For Public Engagement In Debate About The Production Of Money Through Participatory, Digital Interventions In Urban Environments

My research will be practice-led and involve the co-creation and deployment of a series of digital interventions which will appropriate and subvert the aesthetics of money and banking. My project will conduct a critical investigation of the following questions:

What is the future of money in a globalised, digital age?
What are the implications of a monetary revolution?
How can participatory, digital interventions nurture an understanding and stimulate
debate about this topic?

Research in critical finance studies, political economy, and cultural theories of value will inform my practice-led work. This latter will be developed in relation to critical making practices seeking to involve academic and practitioner collaborators in the investigation and to engage users of the resulting works in reflection on the above research questions.